Autonomous robotic collective construction system

This research aims to develop an autonomous robotic collective construction system, to augment existing design, fabrication and construction processes. As evident in nature the (e.g. social insects) the aim of this research is to explore new technological capabilities to enable multi-robots to construct as self-organising systems.
In order to work on outdoor construction environments, mobile robotics systems need cognition, that is, they need to be aware and able to respond to dynamic events, while working collectively towards achievement of a given task.
Responses to the need for intelligent, self-aware mobile machines can also drive advances in the development of novel design capabilities. Real-time exchange of information between design, simulation and physical environments allows to collapse the separation between the design, fabrication and construction phases - a separation that hampers productivity and limits design possibilities.